Theory and Simulation of Biomolecules within the Energy Landscapes Framework

This project will involve theory and simulation of biomolecules within the energy landscapes framework. In particular, we will investigate the possibilities for control and design of multifunctional biomaterials with the capability to switch between conformations. The landscapes will be explored using the Cambridge energy landscape exploration codes GMIN, OPTIM and PATHSAMPLE, exploiting the new CUDA interface for GPU hardware with the AMBER potential.

Possible test systems include xylo-nucleic acid (XyloNA) and polyproline helices. The first system, XyloNA, is a synthetic analogue of ribo-nucleic acid (RNA), where the ribose sugar has been replaced by xylose. Previous simulations reveal the uncoiling or elongation of an initial conformation to form an open ladder type transient state conformation and the subsequent formation of a highly flexible duplex with a tendency to coil in a left-handed fashion. Polyproline peptides may offer another potential for design of biomolecular switches, since they can form both left- (PPII) and right-handed (PPI) helices. The all-cis polyproline I (PPI) helix is favoured in aliphatic alcohols, whereas the all-trans polyproline II (PPII) helix is favoured in aqueous solutions. Ion mobility experiments have recently examined the intermediate steps associated with the process of Polyproline-13 (Pro13) conversion from the PPI helix to the PPII helix upon solvent exchange. The results suggest the presence of two major conformers, identified as the PPI and PPII helices. Further analysis indicates a transition mechanism with sequential cis-trans isomerisations followed by a parallel process to establish PPII and two smaller subpopulations at equilibrium. It appears that prolines sequentially flip from cis to trans starting from the N-terminus. The corresponding energy landscape is therefore expected to exhibit a hierarchical structure of subfunnels, which might be exploited to switch between alternative structures.